Development of 2nd generation antioxidant ingredients for food & beverages from marine sources

This proposal seeks to evaluate the potential of marine microbial natural product extracts as sources of novel antioxidants that will lead to the development of foods/drinks with improved health benefit. . The project is a collaboration between Aquapharm, Campden BRI, The University of the Highlands and Islands and Aberdeen University.. Commercial benefits from this project include improved food preservation and superior functional health qualities. The project will assess the ability of marine extracts to up-regulate novel cytoprotective biology (Nrf2 -modulation of endogenous antioxidant systems - e.g. glutathione) combining development & commercial expertise to exploit the health potential of new 2nd generation antioxidants.